AdTech DLT Programme Proposal – Connectors and Dashboard Development

The scope of the project is to further build out a technology platform, developed in the context of an industry consortium network, providing an always-on DLT based solution to make digital advertising more accountable, responsible, and efficient. The project deliverables are: 1. The development of data connectors for data suppliers part of the digital advertising supply chain, allowing to automate the reconciliation and recording of data across suppliers as a single unified immutable record of every single ad impression; 2. The development of a configurable dashboard, as part of the platform Supply Chain Monitor, providing the functionality for users to define and monitor supply chain metrics against pre-defined values and benchmarks.